Harnessing Sunlight for Sustainable Chemistry

In moving to a sustainable future much inspiration stems from the near limitless supply of energy provided to Earth by the sun. Photovoltaics harnessing this energy as electricity are well-established. Equally promising are solar-technologies for chemical transformations. This project aims to develop reaction capsules able to harness visible-light to drive reductive chemical transformations in their internal volumes. Three catalytic transformations will be targeted:
a) reduction of Au(III) to form gold nanoparticles with application as transistors and in medical devices
b) reduction of the potent greenhouse gas nitrous oxide to nitrogen by the enzyme nitrous oxide reductase
c) production of H2, a fuel and chemical feedstock, by proton reduction at Pt nanoparticles.
Porin:cytochrome complexes spanning the wall of the reaction capsule will collect reducing electrons from external light-harvesting systems and deliver those electrons to the internalised catalyst systems.